Next generation ammonia synthesis: a highly integrated computational modelling and experimental approach

This project, which will be undertaken in conjunction as part of a large multi-centred project funded by the EPSRC, will involve materials synthesis, characterisation and application with the aim of developing novel catalysts for sustainable ammonia synthesis. The work will involve liaising with collaborators based at UCL and the Universities of Southampton and Oxford.